Bright Co. IV 12

"Our team of designers, inventors and engineers identified a market niche and created a unique solution for retrofitting vintage bicycle gas lamps with proprietary circuitry designs and super energy-efficient, high-output lighting components. These carefully preserved preloved pieces of ingenious engineering are recovered from landfill and brought back to life combining traditional British craftsmanship, classic designs and modern high-tech materials, with all respect they deserve.

We have identified a niche market in the UK and worldwide with significant and consistently growing demand for the novel mechanical solutions we provide. The export potential for our historically and stylistically accurate designs is substantial and we are in urgent need for professional intellectual property advice to assist us in protecting our inventions in the best, most economical way."